Invo-CVT; Zero Emissions Electro/mechanical Drive train suitable for 50 t + HVG applications.

Large heavy commercial vehicles are responsible for 39% of the worlds global emissions and even more significant is the impact of heavy diesel engines in city centres on air quality. The **INVO-CVT** electric drive train will be used on the largest HGV's enabling full electric, zero emissions operation. Adopting this transmission on HGV's means that the large construction tipper lorries on building sites, vehicles delivering container freight, inter-city coaches delivering people to the city can operate 100% electrically, on zero emissions.

The transmission is always connected to the vehicle wheels without interruption in drive, to give the optimum traction. Power associated with slowing the vehicle down in overdrive is fully recovered by the electric drive system. These features significantly reduce the total duty cycle energy requirements of the vehicle, by an anticipated 20%.

The **Invo-CVT** is targeted to be retro fitted into the existing vehicles and to be cost competitive against diesel powertrains. **Invo-CVT** is a game changing drivetrain for very heavy vehicles that can be rapidly introduced into production for new and existing heavy vehicles to have an immediate impact on emissions. The time is right for the **INVO-CVT,** which is 100% UK manufactured and with 100% UK owned IP.